Supply chain integration for structural steel reuse

The objective of this project is to encourage widespread reuse of structural steel in the UK through improved

coordination and information exchange along the construction supply chain. Currently only 5% of structural

steel is reused, but reusing steel leads to significant energy and emissions savings compared to the common

practice of recycling steel. By coordinating information from designers and demolition contractors, the supply

and demand of reused steel can be matched, leading to the deconstruction and reuse of buildings compared to

traditional destructive demolition. This in turn, will lead to reduced embodied emissions impacts, cost savings

and the development of a new UK market supporting steel reuse.

This project will examine the practical and economic feasibility of establishing an on-line information portal

through which the supply and demand of reused steel are mapped to stimulate a reused structural steel market.